A trustworthy generative AI for producing personalised L&D

Today, education is offered in a one-to-many fashion: One course for many students, which results in courses that are only partially fit for students' needs. On the other hand, producing courses specific to each student's needs (i.e., a one-to-one alternative) is slow and expensive. This is not unique to course planning; other components of learning and development (L&D) systems (e.g., tutoring, content generation, assessment, and coding) can also benefit from such personalisation. We believe that AI -- including machine learning (ML) -- can help solve this. Particularly, given the recent advances in generative AI: ML models that can take simple instructions and generate artefacts such as code, text, images and videos that until recently, could only be produced by humans.

In order for such ML models/products to succeed, however, they need to be trusted by their users/stakeholders. This is particularly important for generative AI models that are usually very large and hence difficult to explain to stakeholders. Therefore, this project aims to form a consortium and use its collective expertise to propose a solution for:

1. Building generative AI models for education/L&D in "ML Fundamentals",
2. Developing a framework to evaluate and gain stakeholders' trust in our model(s)
3. Validating 1 & 2 (e.g., by showing successful adoption of our L&D product).

During phase-1, our focus will be on building the appropriate consortium (consisting of expertise in trustworthy AI, ML research/engineering, L&D business, and ML product/UX), and producing a technical report that outlines our proposal for the phase-2 project.

According to a recent survey by PWC, 74% of CEOs were concerned about the availability of key skills they need, in the market. While a typical big company spends more than $1m/year on L&D, a typical employee engages less than once a month with them. Our surveys of the talent market shows that fit-for-purpose content, improved UX, personalised recommendation, and expert mentoring can address the current shortcomings. These are similar to the changes that AI offered in other domains. Therefore, we are on a mission to bring such a change to the L&D space.

An improved L&D offering (e.g., more personalised and affordable) will be of profound societal and commercial value; it will play a critical role in improving national and international productivity. It is aligned with strategic government initiatives such as "Levelling up" and "Skills for Life".